Exploring the mechanism of the key signalling node, SHP2

This project is a collaboration between the Babraham Institute and Astra Zeneca, both located in Cambridge, therefore the student will spend a significant period of time based with the company. Candidates should have a strong academic degree in biological sciences. The successful candidate will be highly motivated, work effectively in a team setting and be interested in biochemistry, signalling and proteomics.